Creating virtual demand response assets using predictive modelling, with special application to Thailand

DuckDuck and and the Energy Research Insititute at Chulalongkorn University in Thailand are working with I-ON

(South Korea) to understand how Demand Response and distributed solar power can be combined to

contribute to the growth in solar production.

Under Demand Response schemes, electricity users (factories, offices, households etc.) are paid to temporarily

reduce their demand when the electricity grid is under strain. Solar power is intermittent (the sun shines when

it shines), but aggregated Demand Response can help balance out solar power's variability.

The consortium is using predictive algorithms to aggregate many small and inconsistent electrical loads into

large predictable loads which can be offered for demand response. This can then be assessed in trials, by

testing various demand response schemes.